Patient’s Virtual Guide: A healthcare app using augmented reality, gamification and AI to improve a child’s knowledge of health interventions)

There is strong evidence that children who are poorly prepared/informed about health interventions experience increased stress and anxiety leading to poorer health outcomes. Furthermore, poor health literacy is shown to lead to poor engagement with health services. Currently, children are educated about health interventions through leaflets, DVDs, books, models and online information; often these materials are aimed at adults and are not child-friendly. Current technologies targeted at children (e.g. wayfinding, storybook & feedback apps) are hospital specific, costly and do not provide education on specific health interventions. Corporation Pop Ltd (CP- an innovative SME digital agency focussed on augmented reality) in collaboration with Edge Hill University (EHU) will address the market need by developing Patient’s Virtual Guide (PVG): the first healthcare app to use 3D Augmented Reality (AR) to improve a child’s understanding and knowledge of health interventions, increasing health literacy and ability to engage with health professionals and health environments. The project will extend existing features, build new features and create patentable IP, then evaluate and prove the clinical effectiveness of the platform with 90 patients. Following successful completion of this project, final commercial prototyping will ensue with market entry with 12 months with both the UK and USA. Key terms: AR, AI, Child Health Education.